Novel Technologies for a Rapid, Single-Use Cervical Cancer Screening Test.

This project is focused on developing a simple product to allow for primary cervical cancer screening tests to be performed in a single medical appointment. The latest state-of-the-art approach to screening involves testing for infection by high-risk human papilloma virus but this currently requires complex and expensive machines which need to be run by skilled operators in central hospital laboratories. Our product would be a simple, low-cost device that could be used directly in a single screening appointment with a nurse or GP. This would allow for lower costs and for patients to get an immediate result from the test which can currently take several weeks to report. In the future, it may even be possible for women to self-administer the test which could greatly reduce inconvenience and encourage women who don’t currently attend screening appointments to take a test.